dynamo.tools - local food produce ordering and delivery as a service

The COVID-19 Pandemic and lockdown has created a significant challenge to all of us - how to get food from our farms to our plates. This challenge doesn't effect us all equally - those most at need of care already, those in rural areas are significantly impacted. On top of this, many companies set up to supply food directly to our restaurants and cafes have suddenly lost almost all of their customers

Where we're based in Oxford we're lucky to be surrounded by excellent local food producers if you know where to look - within 5 miles are farms where you can go and collect beef, pork and eggs. Despite shortages in the supermarkets these farms have an excess of produce that would normally be going to local restaurants. Without significant investment though these producers can never expect to scale to meet the massive influx of demand.

On the other end of the scale, local catering butchers and other food suppliers whose restaurant customers have been forced to close their doors are having to furlough delivery staff leaving refrigerated vans sitting unused. Some larger food producers are even throwing away perfectly good food produce that has no infrastructure in place to deliver.

Our project is all about creating a platform that puts together these 3 groups - home customers, food producers and suppliers. This will allow home customers to discover and order local, fresh produce at the same time as enabling farmers to meet the need without having to set up the required systems and invest in their own delivery capacity. Finally, it will allow local food suppliers to get their vans back on the roads getting our food from our local farms to our plates following an approach inspired by the Dunkirk Evacuation, giving our platform the name "dynamo.tools".

The first phase of our project has given us an excellent opportunity to develop a local food produce specific eCommerce system as well as conduct several interviews with local producers. As a part of these interviews we have also reviewed other competitors offerings, both for stand alone eCommerce sites and "group marketplace" style sites.

This initial research, alongside ongoing market research of home customers, has allowed us to build up a clear roadmap of the challenges we will face to get to market. As a result we will be extending our project to focus on three key areas -

- Onboarding local producers without existing eCommerce capabilities
- Forming and expanding on partnerships with existing local producers and delivery firms
- Running local beta tests of our marketplace platorm